Data driven reduction strategies for net zero

Currently, only 11% of UK SMEs know their carbon emissions, with over a third yet to seek any advice to develop a net zero roadmap. There are 5.5 million SMEs, producing 30% of UK emissions, needing help to reach net zero.

"_SMEs are unsure about where to start on their sustainability journey, and many don't have the time or resources needed to understand their environmental impact..." (**Andrew Harrison, Natwest Group)**_

This project will leverage data and software to turn static PDFs and corporate checklists into company-specific, actionable reduction plans. We will technically solve the current barrier SMEs have in reducing emissions by reducing resources in researching, understanding and implementing reductions.

We will be integrating the reduction frameworks into our carbon accounting software. Our software combines third-party integrations with supplier emission data to accurately and comprehensively calculate emissions.

The technology developed in the project will be able to be used in any company but Zevero is initially targeting the adoption of the technology in the UK brewing industry.